Surface engineering for improved performance in orthopedic implants

Orthonika was established to develop an orthopaedic implant for total meniscus replacement in the human knee. This is a demanding biological environment requiring sophisticated coatings. The company has combined an innovative manufacturing process with engineering and clinical input to fabricate a textile-reinforced hydrogel substrate for a synthetic meniscus replacement. Its products are designed to replace injured or worn meniscus - a common problem in an ageing and active population often causing pain, instability and restricted movement in the knee. Replacing the meniscus aims to restore function and delay the onset of osteoarthritis and subsequent surgery. Patients currently undergo menisectomy (removal) rather than replacement, as allografts (transplants) are rarely available. Our replacement product is made from a novel composite material that more accurately mimics the natural structure of meniscal tissue to provide a durable implant that can be implanted and fixed securely; it has the potential to be a first in class product.